Efficient Robot Learning of Contact-Rich Tasks from Non-Expert Demonstrations

Abstract: The aim of this project is to combine classical control with machine learning methods, to efficiently train robots to perform contact-rich manipulation tasks, from non-expert demonstrations. Applications include automation of manufacturing and warehousing, as well as robots for everyday environments, such as domestic cleaning robots.

Robotics